Wreck Assess

Wreck Assess looks to transform our capacity to locate, investigate and understand the risk posed by Potentially Polluting Wrecks (PPW). This will be achieved by matching recent advances in robotics and digital twin technologies to new ways of working and thinking in archaeology, engineering and ocean and earth sciences. These technologies are poised to deliver the lower cost, lower carbon, interdisciplinary methods urgently required to address the challenge posed by PPW. It brings together experts from academia, industry government and non-governmental organisations needed to meaningfully shift capabilities, knowledge and understanding.
Shipwrecks are a crucial part of our shared cultural heritage, globally protected under diverse legislation. They inform critical questions about past human activity, are memorials to lives lost at sea and can act as enriching elements of marine ecosystems. However, due to cargos carried (e.g., oil, munitions, chemical weapons) and materials used in their construction, they also represent hazards to contemporary communities and the marine environment. Chemicals can be released over time, causing significant impact, with high costs for remediation. Globally, this has been estimated as a $340 billion liability, with risks increasing due to warming oceans under climate change and duration of exposure. This threat is exacerbated by low confidence in wreck location and identification. In UK waters, more than 59% of wrecks may be potentially mis- or unidentified³ due to low-resolution survey data. As we look to draw more from our oceans in terms of energy, food, and recreation, the need to understand and manage this environment only increases.
Traditionally, PPW have either been reactively investigated following a pollution event or high-risk sites surveyed to monitor change. This involves large vessels and remotely operated vehicles, operating at high carbon and monetary cost. The pool of PPW, however, is far larger than these methods and budgets can hope to cover, as such new approaches are needed. Wrecks are a complex part of interdependent socioecological systems. We can only hope to understand them, and the risks they pose, through interdisciplinary study that takes account not only of the physical, but also social parameters. How, why and when we choose to engage with PPW is socially and culturally determined. This element is thus critical within any risk and management assessment. Wreck Assess’s aims and objectives are to:

Determine how new technologies and lower-cost, lower carbon survey methods can deliver the variety and resolution of data required for integrated risk assessment.
Resolve if present and future risk can be identified through sediment and water column geochemistry.
Reduce the number and type of surveys required to allow for confident assessment.
Deliver at least four showcase wreck datasets exemplifying the approach
Create easily accessible digital twins that speak to a range of audiences, raise awareness and inform decision making.

Wreck Assess not only paves the way for a transformation in how we conduct research into PPW, but also how we monitor, manage and work together to improve our understanding of the marine environment; from the time taken to evaluate and assess impact of offshore developments, to how we model risk and understand change through time. Its legacy will be new ways of working and increased integration, nationally and internationally, between researchers and stakeholders whose questions demand an interdisciplinary response to enable confident and well-informed action.